Dynamic Optimisation for automated real time provisioning of Cloud based and Wide Area Networks (DO)

The growth in network traffic and data consumption is unprecedented, driven by tablets, smart phones, video streaming, and new services, the 'Internet of Things,' machine-to-machine, E-Health, and Smart Cities.Technologies such as 5G will increase capacity, however for the first time in the telecommunications industry the current cost of investment is outstripping the current return on assets. Cisco estimated 3.9 billion internet users, with 24 billion (10b increase since 2014) networked devices by 2019. There is huge pressure on network providers to build networks with optimised capacity and quality of service to deliver an optimal ROI. This is driving a new approach to the operation and management of networks and datacentres. Software Defined Networking (SDN) and Network Function Virtualisation (NFV) are seen as solutions that will automate the environment taking seconds rather than 'manual operated' hours. Automation reduces the timeframes, but only when coupled with Optimisation will it deliver the required financial benefits. Aria's Dynamic Optimisation (DO) minimises the cost of service and maximizes the utilisation of capacity. An award winning 'DO' Ericsson /Viavi/Aria proof of concept (POC) has been developed. Artificial Intelligence was seen as the most viable and innovative solution to deliver the complexity of technical and financial objective in this dynamic environment. This project moves a concept to customer trial quality prototype that includes not only technical and financial optimisation, but also environmental, such as optimised power consumption or carbon footprint.